Quantum digital signatures and quantum amplifiers

This is a PhD research project in Physics.
Quantum digital signatures is a new quantum communications protocol pioneered by Heriot-Watt in recent years. The group has conducted quantum digital signature experiments over significant lengths of optical fibre in both laboratory and installed settings and is now examining the possibility of applications using satellite communication systems. The project will also examine quantum optical coherent state amplifiers, examining the practicalities of this approach and including the effects of feed-forward and the use of independent lasers sources for input and guess states.